Self-Learning High-Efficiency Intelligent Simulation Platform for Sustainable Hot Stamping in EV Manufacturing

The project led by Multi-X aims to accelerate the development of lightweight electric vehicle(EV) components through field-testing a newly developed AI-powered design and manufacturing platform. The project focuses on validating a novel, AI-powered software solution designed to dramatically reduce the development time, energy use, and material waste associated with hot stamping which is one of the most resource-intensive processes in the automotive sector. Hot stamping is a widely used manufacturing process for forming lightweight ultra-high strength steel parts, critical to EV body and chassis structures. While it enables lighter and safer vehicles, the process itself is energy intensive, requiring steel sheets to be heated above 900°C. Each new component design can demand 8-20 digital and physical trial-and-error iterations to achieve manufacturability. This results in prolonged development timelines, excessive energy consumption, high material scrap rates, and substantial emissions, all of which are barriers to sustainable vehicle production.

Traditionally, manufacturers rely on complex, time-consuming simulations and physical prototyping. This approach is not only slow and costly but also environmentally inefficient. To address these challenges, this project will validate a cloud-based, self-learning software platform that uses artificial intelligence to replace traditional simulation-based workflows. The platform enables users, including non-experts, to run rapid manufacturability assessments and optimise component designs in minutes/hours rather than days/weeks, without requiring expert simulation knowledge. This not only lowers computing energy demands but also reduces the need for repeated high-temperature physical prototyping.

The solution brings intelligent automation to a process that has historically been slow, costly, and highly technical. It allows automotive manufacturers to speed up Request-For-Quote(RFQ) responses, identify optimal material and geometry combinations earlier, and significantly reduce the carbon and energy footprint of component prototyping and development. By making high-quality design tools more accessible, the platform helps accelerate the adoption of lightweight and/or recylced components in the automotive sector.

In partnership with Gestamp, a global leader in hot stamping and automotive structural components, the project will conduct real-world testing of the platform in an industrial environment to validate performance, resource efficiency gains, and potential for integration into existing manufacturing workflows. The outcome will include a validated solution capable of lightweighting and reduced energy consumption in the desgin and production of EV components.

This project supports the UK's industrial decarbonisation, digitalisation, and innovation goals by demonstrating how intelligent digital tools can transform high-impact manufacturing processes. It will contribute to a lower-carbon transport system and a more competitive UK automotive industry.